Tinkle Transform - AI Call Transcription, Integrating with Construction Industry Project Management Platforms

"Tinkle-Transform," seeks to revolutionise the way the construction industry manages its telecommunications. Tinkle-Transform will leverage Tinkle's robust telephony services to integrate with Abstract Tech's cutting-edge Artificial Intelligence and Machine-Learning capabilities to build a construction-sector communications solution.

The key component of Tinkle-Transform is its ability to automatically transcribe and analyse phone conversations using advanced Natural Language Processing and Self Learning techniques. Beyond mere transcription, the objective is to understand the context of the conversation, distil the essential tasks, actions, or requests, and generate a concise summary of the dialogue. The resulting actionable data will automatically transfer into project management systems, acting as an automatic note-taker and task creator, thereby eliminating the potential for human error and improving productivity.

For the construction industry, this means on-site project managers can take calls, discuss complex issues or plans, and not worry about noting down key details or tasks. All information from the call will be automatically logged into their project management system, ready for action. This process not only streamlines project management tasks but also ensures accurate information capture, allowing project managers to stay fully engaged in their conversations.

Tinkle-Transform presents an innovative blend of telecommunications and AI technology to create a powerful tool for the construction industry. This project represents a significant stride forward in how communication services can support industries with a high volume of crucial verbal information exchange, like construction. With Tinkle-Transform, the tool will not only simplify communication but also transforming it into an actionable, productive asset.